Exploring an alternate ubiquitin ligase as the degrader of proteolysis-targeting chimeras system

Keywords: Ubiquitin, PROTAC, ubiquitin ligase, degradation, proteolysis

Proteolysis-targeting chimera (PROTAC) technology has emerged as new modality in drug development for therapeutics. PROTACs are bifunctional molecules that consist of two distinct ligands connected by a linker, where one ligand binds to a ubiquitin ligase (E3) and the other binds to a protein of interest (POI) that is not a natural substrate of this E3. In this manner, a PROTAC can bring an E3 and a POI into proximity such that upon recruitment of E2 ubiquitin conjugating enzyme thioesterified with ubiquitin (E2~Ub), the E3 can promote ubiquitination of the POI and target it for degradation by the proteaosome. Despite more than 600 E3s in humans, only a few select E3s such as cereblon, VHL, MDM2 and IAP, where existing ligands are available, have been utilised in PROTACs. A productive ubiquitination event requires proper presentation of the substrate lysine sidechains by the E3 to the E2~Ub. As PROTACs function by bringing a non-natural POI and E3 into proximity, the geometry of E3, POI and E2~Ub often poses a challenge for efficient ubiquitination. While modification of the linker chemistry and lengths have been shown to enable ubiquitination for some targets, the availability of degrader E3s remains a limitation of this technology. Prof. Danny Huang's laboratory at the CRUK Beatson institute has identified other alternate E3s with suitable ligands. By appending these ligands to appropriate cellular targets, this project aims to address whether these E3s could function as PROTAC degrader E3s.